Catalyst Nurolight

In the UK 45% of people with Alzheimer's experience sleep disturbances which negatively impact their quality of life. Poor sleep can compound symptoms such as memory loss, cognitive decline, and exacerbate behaviours such as agitation and aggression. Sleep disturbance can also negatively impact their care partners resulting in increased stress, depression, and burnout.

When the sleep of both people with Alzheimer's and partners is affected, remaining at home becomes more challenging and sleep disruption has been attributed as a significant contributing factor to people with Alzheimer's being admitted into care earlier than necessary. Research demonstrates that light therapy can improve sleep and reduce sleep disruption in mild Alzheimer's. Light therapy research undertaken in the home environment has also demonstrated benefits to care partners such as improved sleep duration and sleep/wake cycle.

We propose a new technology ('NuroLight') which offers light therapy, using off-the-shelf products, evidence-based research and smart technology. This aims to improve the quality of life for both the person with Alzheimer's and their partner, reduce care partner burnout, and subsequently reduce early admittance to care for the person with Alzheimer's. With more people with Alzheimer's living in the community and public spending under pressure, supporting people to live well at home is a priority.